DESIGNING, MANUFACTURING AND OPERATING QUANTIFICATION OF UNCERTAINTIES TO INCREASE AVIATION SAFETY (DEMOQUAS)

The main goal of DEMOQUAS is to develop an efficient framework of uncertainty quantification (UQ) and provide holistic aircraft/ engine design tools (i.e. multi-fidelity, multi-disciplinary, digital threads/twins and Model Based System Engineering {MBSE} or Model Based Definition {MBD} modalities) with the capability to become ‘UQ-enabled’. In this way, it will contribute to achieving the highest level of aviation safety, regarding novel propulsion technologies. The project includes representation, characterization and propagation of uncertainties through the life cycle phases of design, manufacturing and operations, applied in six industrially relevant test cases. In this way, it will contribute to advancing the current state of the art in UQ methods, by effectively improving their efficiency (i.e. regarding ‘curse of dimensionality’ for simulation time and accuracy). The project’s ambition is to provide comprehensive UQ guidelinesn and enhance decision and policy making of unknown technologies’ development, support virtual certification and ensure a high level of safety and improved risk management. To achieve its main goal, the project will build on the following main objectives: • Perform detailed characterization of life cycle uncertainties for components and systems of components developed for a turboprop aircraft, based on a hybridized, liquid-H2/SAF configuration; • Employ and further develop UQ methods in a multi-layered manner: [Lifecycle] design, manufacturing/measuring, operations, [Scales/fidelities] sub-systems, systems, systems-of-systems; • Deliver an ‘as open as possible’ framework that will allow integrated propulsion system design tools/platforms to become ‘UQ-enabled’ and increase safety and risk management; • Verify and validate the UQ methodologies via testing campaigns (up to TRL5) including operational cases; • Promote the project's benefits via targeted synergies in European, national and international level.